Exploring the switch between mesenchymal and ameboid cancer cell migration using microfluidics and MATLAB based analysis of live cell imaging

Metastasis is the primary cause of cancer related deaths. Crucially, any potential treatment
of metastasis, which may target increased migration, needs to take into account that cancer
cell migration is plastic, i.e. that cancer cells can easily switch between a mesenchymal and a
contractility driven amoeboid migration mode. The latter mode can be induced by confining
cells. However, it is not known how cancer cells can actively switch between these two
modes. In this project, you will explore a novel mechanosensor that may act as a
physiological switch between mesenchymal and amoeboid 3D cancer cell migration.